Novel photobioreactor for sustainable high value chemical production

The project will seek to develop a novel photobioreactor (PBR) for the industrial production
of Astaxanthin from the micro-algae Haemotococcus pluvialis. The bioreactor design and
technology, will be based on a 300l bench scale model developed by Aragreen (UK) Ltd. It
will be capable of operating efficiently in the UK’s climate, will utilize only a small land
footprint and can be operable using treated water from waste water treatment works, as the
key feedstock in algae production. Such a production platform will aim to produce astaxanthin
from H. pluvialis algae at a price point comparable with existing synthetic sources, would
offer a novel engineering solution to the industrialisation of algae biomass production in the
UK and, open the possibility of utilising a hugely valuable but unexploited resource for algal
production: nutrients (Phosphates & Nitrates) from the UK’s waste water plants. Rising global
demand for astaxanthin, will provide the foundation for expanding the company’s product
portfolio into additional high value chemicals derived from algae biomass and its associated
derivatives.